Navigating Political Exodus: A Transnational Study of Hong Kong Sports Personnel Migrating to the United Kingdom

The 2020 enactment of the National Security Law in Hong Kong (HK) sparked a significant wave of migration to the UK (Chan
et al., 2022), prompting a scrutiny of the humanitarian visa scheme - British National Overseas (BNO) visa, which introduced
in 2021. This study employs qualitative research and cultural analysis to explore the uptake and impact of the BNO visa on
highly skilled HK sports personnel. The BNO visa, like other UK visas, prohibits sports professional employment, requiring
career changes and posing challenges that may result in life-altering uncertainties and mental crises for migrants, thereby
influencing the migration narrative (Home Office, 2022a; Au & Holland-Smith, 2024). This regulation directly affects
thousands of migrants and impacts their families (Home Office, 2022b; Au & Holland-Smith, 2024).
This study contributes to the literatures on transnational highly skilled and cultural migration by illuminating the
understudied migration experiences of HK sports professionals (Schiller et al., 1992). It advances understanding of
marginalised professional migrant groups, regarding social class mobility, credential recognition, and occupational deskilling,
while exploring humanities-related themes such as gender, equality, and identity (Yue, 2023; Man, 2004; Bridges, 2016). The
findings hold relevance for diverse migrant populations, encompassing sports migrants, individuals under humanitarian visa
programs, and highly skilled migrants operating within legal boundaries (Michel & Schmitt, 2022).
Building from my prior research on the migration transition of HK sports elites (Au & Holland-Smith, 2024), which highlighted
themes such as deskilling, income loss and identity crisis necessitating further exploration, this study expands its scope to
include diverse sports personnel. Through qualitative methods, it investigates the transnational aspects of highly skilled
sports migration to the UK, scrutinising historical and political factors underlying the migration wave, dynamics of political
exile, and addressing gaps in our understanding of international sports migration by examining professional strategies,
social positions, and integration.
The research methodology comprises two phases. The initial phase involves policy analysis (Boswell et al., 2011), interviews
with migration policymakers, and a historical review of UK migration policies regarding HK are conducted. This phase
contextualises the historical and political aspects of the BNO visa scheme, examining its impact on sports personnel and its
role in shaping UK migration policy. It explores uncertainties surrounding migration decisions, emphasising social, cultural,
and postcolonial citizenship identity.
The second phase employs semi-structured interviews with HK sports personnel (Charmaz, 2006), exploring migration
experience through purposive and snowball sampling while ensuring a balanced gender representation. The study
investigates the uncertainties and challenges HK sports personnel encounter during their migration to the UK, proposing
recommendations for improving UK migration policies to foster diversity and inclusion.
This study transcends the understanding of the migration of highly skilled HK sports personnel, contributing to broader
discussions on migration, politics, culture, identities, and sports. The findings hold implications for other migrant cohorts,
including sports professionals, individuals under humanitarian visa schemes, and highly skilled migrants, guiding them
through migration uncertainties and crises (Benson, Sigona, Zambelli, 2024; Michel & Schmitt, 2022). Furthermore, it aims to
inform future developments in UK migration policy and contribute to the integration of global migrants by providing
evidence-based data and insights to address uncertainties and challenges faced by highly skilled migrants during their
migration journey.